AI-Orchestrated Thin Film LabOS: The semiconductor fablab brain

The compound semiconductor industry is facing a global bottleneck. While the demand for high-performance, energy-efficient materials like Gallium Nitride (GaN) is accelerating, research and production environments are constrained by outdated tooling, limited automation, and high technical complexity. Labs often struggle with low throughput, high operational costs, and an over-reliance on proprietary vendor software that stifles flexibility and innovation.

Bizmuth MBE Ltd is addressing this challenge head-on with **UnicornOne**, a novel Lab Operating System (LabOS) designed to orchestrate thin-film growth and metrology tools using artificial intelligence. By enabling smart, modular control across legacy and modern hardware, UnicornOne provides process guidance, data-driven insights, and reproducibility at scale, bridging the gap between advanced research and scalable manufacturing.

This project will validate UnicornOne's impact through deployment in a real-world lab environment focused on **Gallium Nitride**, one of the most technically demanding and strategically critical compound semiconductors. The system supports integration with AI models of the user's choice, but also comes with Bizmuth's own lightweight, edge-optimized AI engine, delivering intelligent automation without reliance on cloud infrastructure. This makes UnicornOne ideal for secure, sustainable lab environments where data protection and energy efficiency are paramount.

The project builds on strong early traction, including a **paid customer agreement with the Paul-Drude-Institut in Berlin**, and ongoing interest from leading UK institutions including the **University of Sheffield**. UnicornOne aims to dramatically reduce downtime, streamline tool configuration, and democratize access to high-performance materials development, making advanced semiconductor innovation faster, more affordable, and more widely accessible.

By accelerating the digital transformation of compound semiconductor research and fabrication, this project contributes to the UK's ambitions for technological sovereignty, advanced materials leadership, and strategic growth across the AI and semiconductor domains.